PoM for an Innovative Water-Hydraulic Directional Control Valve

A proof of market study is to be performed to assess the market potential for an innovative
water-hydraulic Directional Control Valve (wDCV) for power transmission and motion
control that combines the advantages (and avoids the disadvantages) of both oil-hydraulic and
pneumatic valves. The study will help understand the current challenges in markets and in
particular those where the energy savings resulting from water hydraulics make a significant
impact on the total cost of ownership of power transmission systems in production lines. The
study aims to identify opportunities for the wDCV product/service so that a route to market
can be identified to address the most immediate demands with the maximum chance of market
impact and penetration. The study also expects to identify supply chain partners and early
adopter end-users that can help both develop with the product development, integration and
exploitation.